21 ICRAD Future rodent management for pig and poultry health (RodentGate)

Apart from consuming and spoiling animal feed, and damaging infrastructure in and around farm buildings, rodents are a considerable threat to animal health and One Health. They can cause direct stress on pigs and poultry but are mainly important as carriers of pathogens. These include economically very significant diseases like Swine dysentery, Aujeszky's Disease, PCV2 and Encephalomyocarditis. Wild brown rats can carry Influenza A and might act as an intermediate for the transmission of avian influenza between wild birds and poultry. For some other diseases like African Swine Fever, rodents may act as mechanical reservoirs or they may support ticks that can carry ASF. Rodents also play a role in the epidemiology of leptospirosis and salmonellosis or in spreading antibiotic resistant bacterial strains such as livestock-associated MRSA. They can pick up the infection from infected pigs or poultry and spread it within and between farms, they can act as a bridge between wild fauna and livestock, and they can maintain the infection locally when a farm is emptied and decontaminated after a disease outbreak or livestock turnover. Thus, there are very good reasons for rodent management on pig and poultry farms. An important approach has always been the use of rodenticides. However, concerns about the environmental safety of the most common rodenticides has led to changes in the European and national regulations that restrict their use and pose new challenges for efficient rodent management on farms. There is also the problem of resistance against these poisons. This project RODENTGATE will investigate the rodent-related risks for animal health in the pig and poultry industry and how this might change with altered rodent control. Ecologically-based rodent management is a strategy that combines an Integrated Pest Management approach with a thorough knowledge of the rodent ecology, enabling interventions to be precisely targeted in time and space, whilst being ecologically and economically sustainable. This requires a very good understanding of the rodent demography, life history, space use, dispersal capacities as well appropriate documentation of pathogen presence and transmission patterns in the rodent population. Proper understanding of transmission mechanisms is crucial since killing hosts may have unexpected effects on the spreading of an infection.

Technical abstract
Apart from consuming and spoiling animal feed, and damaging infrastructure in and around farm buildings, rodents are a considerable threat to One Health. An important component of rodent control strategies has always been the use of rodenticides. However, concerns about the environmental safety of the most common rodenticides has led to changes in the European and national regulations that restrict their use and pose new challenges for efficient rodent management on farms. RODENTGATE will investigate the rodent-related risks for animal health in the pig and poultry industry and how this might change with altered rodent control. RODENTGATE focuses on pig and poultry farms since this is where most rodent-related problems can be expected. Rodents cause direct stress effects on the livestock but are mainly important as carriers of pathogens. Rodents can pick up the infection from infected pigs or poultry and spread it within and between farms, they can act as a bridge between wild fauna and livestock, and they can maintain the infection locally when a farm is emptied and decontaminated after a disease outbreak or livestock turnover. Ecologically-based rodent management is a strategy that combines an Integrated Pest Management approach with a thorough knowledge of the rodent ecology, enabling interventions to be precisely pointed in time and space, whilst being ecologically and economically sustainable. This requires a very good understanding of the rodent demography, life history, space use, dispersal capacities as well appropriate documentation of pathogen presence and transmission patterns in the rodent population. Proper understanding of transmission mechanisms is crucial since killing hosts may have unexpected effects on the spreading of an infection. While there is a large body of literature about the ecology of rodents in the wild, the information about the aspects mentioned above is remarkably scarce in livestock farm settings.